Coverage measure and navigation strategies for robotic colonoscopy: Fusing machine learning and robotics to enhance diagnosis and treatment

Over the last decade, the STORM Lab (https://www.stormlabuk.com/) has developed the Magnetic Flexible Endoscope (MFE), an innovative platform for easy and painless colonoscopy. In conventional colonoscopy, 1 in 20 polyps are not detected during visual exploration due to the unstructured environment (e.g., tissue folds). Moreover, the navigation is difficult due to tight turns and obstacles. The project will explore the use of machine learning to integrate the localisation information provided by the MFE platform with the visual information produced by the endoscopic camera, in order to (1) estimate the total percentage of the colon visualised and (2) generate a navigation strategy to increase the precision of locomotion and endoscopic tasks such as biopsy.